Healthcare and Socio-economic Impacts of COVID-19 on Patients with Diabetes in Tanzania and Kenya

People with type 2 diabetes are known to be at increased risk of complications and death from COVID-19, and yet their healthcare has been disrupted by the pandemic. This could lead to more indirect COVID-19 related deaths. Tanzania and Kenya are experiencing increases in the numbers of people with type 2 diabetes, and their ability to manage their condition during COVID-19 may be hampered through lack of access to support, economic hardship and health system challenges. In addition, increased vulnerability may prevent patients seeking treatment, and experiences for people living in urban and rural areas and in the two countries may differ. There is therefore an urgent need to understand how COVID-19 has affected the healthcare and socio-economic welfare of people with type 2 diabetes in Tanzania and Kenya to inform policy recommendations and health education messages to improve health and welfare for this vulnerable population during the pandemic. This project will provide this evidence by administering questionnaires and interviews to people with type 2 diabetes and through interviews to healthcare providers in urban and rural settings in each country. It will also identify the cost of type 2 diabetes to each country during COVID-19 and gaps in national policy and emergency planning responses. The findings will be shared with relevant stakeholders to allow them to input into the development of context-specific policy recommendations and health messages for each country.

Technical abstract
This project will provide much-needed, timely and unique evidence from rural and urban areas of neighbouring East African Countries (Tanzania and Kenya) with different approaches to the control of COVID-19. The project aims to explore the experiences of people with type 2 diabetes (T2D) and healthcare providers on managing T2D during COVID-19. Guided by the World Health Organization Social Determinants of Health and Wellbeing Framework [1] , it will focus on how the pandemic has impacted patients' and healthcare providers' ability to manage T2D, the socio-economic burden of T2D, and patients' response to COVID-19 itself. It will also identify policy gaps in each country in relation to health and social care of T2D during COVID-19.
The study will foster multidisciplinary collaboration and capacity building by close working between scientists from Africa and UK throughout delivery of five interrelated workpackages
(WPs). WP1 will employ questionnaires (N=500 in each country) and in-depth interviews (N=30 in each country) to explore patients' experiences of healthcare access, and T2D self management, socio-economic challenges and knowledge, attitude and practices related to COVID-19 in rural and urban settings in each country. WP2 will use a desk review and field research to estimate the individual and societal economic burden of T2D. In WP3, IDIs with local healthcare providers (N=15 in each country) will explore their perspectives on T2D management during COVID-19. In WP4, a policy landscape analysis in each country will employ a desk review and key informant interviews to identify policy gaps, priority setting and action for T2D during COVID-19. WP5 will use a multi-stage participatory process involving key stakeholders in which evidence from WPs 1-4 will be synthesised to develop context-specific national policy recommendations and health education messages for T2D management during COVID-19.